University of Bristol And Beran Instruments Limited

To develop intelligent health monitoring algorithms for rotating machinery, enabling the power and industrial sectors to minimise vibration, extend life and improve efficiency and reliability.